ARTEMIS: Advanced Research TEstbed Manipulating PhotonIc States

Aegiq will deliver a world-leading photonic quantum computing platform based on the interfacing of hybrid semiconductor components. A range of novel subsystems will be developed, and performance benchmarked before being integrated into an on-premises quantum computing testbed at the NQCC with leading capability.